Caerus Liquid Submersion Cooling (LSC) system

Caerus - LSC proposes an innovative method of cooling electronic equipment which would significantly reduce energy consumption of IT equipment, especially in data centres.
Our unique approach to Liquid Submersion Cooling allows all current ICT equipment available on the market to utilise LSC and can be retrofitted into new and an existing Data Centres.
The benefits of LSC include:
- increased performance from all equipment
- significant reduction in power consumption (50% or more).
Reducing power consumption leads to the lowering of energy costs, carbon emissions and environmental footprint.